Intellectual Property and Informed Consent: Partnerships and Participation

The project scoped out the issues relating to intellectual property, copyright and informed consent. The team drew together insights generated by projects funded under the AHRC Museums and Galleries Research Programme, soliciting contributions by experts in the areas of IP law, research ethics, museum accessioning, participative research and working with vulnerable adults. The project conducted a critical exploration of existing thinking and practice relating to intellectual property, research ethics, informed consent and ethics of participation and museum approaches to consent and copyright. They undertook a critical literature review and gathered contributions through interviews from various key actions such as IP experts, museum senior managers, chairs of research ethic committees, practitioners working with the Mental Capacity Act, and researchers using participatory action research. The outputs of the project include: a co-authored peer review journal article, a booklet for projects approaching similar issues (printed and available as a downloadable PDF) aimed at academics and practitioners and a workshop to share and discuss findings aimed at academics and practitioners.